Distributed multiport converters for integration of renewables, storage systems and loads while enhancing performance and resiliency of modern distributed networks (iPLUG)

Modern distribution grids are facing important challenges such that the need to integrate massive amounts of renewables and storage in the low and medium voltage distribution grid, enhance the usage of distribution networks to avoid construction of new lines, connect several loads at different voltage levels supplied with alternating or direct current (AC or DC). In order to address the challenges described, iPLUG proposes the development of novel power electronics solutions based on multiport converters in order to enhance the integration of multiple renewable sources, energy storage systems and loads. The proposed converters, installed in several optimal locations, can facilitate a massive integration of renewable avoiding grid congestion and allowing the provision of functionalities to both the endusers and the distribution grid. The project studies both system-level aspects and detailed power electronics innovative solutions for low and medium-voltage applications. iPLUG is organized in six work packages. The system design is addressed, including concept definition, specification, sizing and location optimization. Multiport power converters and their inner control are designed and validated experimentally in the laboratory. The overall system control is also proposed, considering the usage of multiple multiport converters in several use cases and validation the concepts in the lab. Technical, economic, social and environmental impact analysis is conducted. The project consortium is formed by a core of five research institutions, supported by relevant companies which provide key requirements and case studies and analyse the project results